Sustainable Innovation Knowledge Management

An interactive integrated knowledge management workspace designed to facilitate high performance collaboration driving organisations to collaborate on integrated sustainable innovation solutions.